Machine Learning for Tomorrow: Efficient, Flexible, Robust and Automated

Artificial intelligence systems have recently led to significant advances in the state-of-the-art in downstream fields including computer vision, speech and natural language processing, and game playing. Although impressive, these advances mask a set of fundamental limitations of the underlying machine learning technology that need to be addressed to unlock gains in a wide variety of applications relevant to industry and society.

These limitations come in four main forms. First current approaches are data-inefficient requiring extremely large and painstakingly curated datasets. Second, they are inflexible solving single tasks that are fixed through time. Third, the current approaches are brittle as performance can degrade catastrophically in the face of noise, missing data or adversarially selected data points. Fourth, the approaches are only semi-automated requiring an expert to design and tune them. These limitations mean that many important application domains are currently out of reach. For example, in medicine we typically have only small and noisy datasets which requires data-efficient and robust machine learning. Providing machine learning as a service requires fully-automated machine learning.

This Prosperity Partnership will develop machine learning that is data-efficient, robust, flexible and automated by leveraging recently developed technology from the University of Cambridge's Machine Learning Group and deep expertise from Microsoft Research Cambridge. This partnership has identified a unique testbed of impactful application domains: health, enterprise tools and games development. This research programme is central to realising Microsoft's vision to empower every developer, organization and individual to innovate and transform the world with AI. Moreover, this area of immediate and wide-ranging national importance, and provides pathways to impact by partnering with one of the world's largest technology companies.

Potential impact
Artificial intelligence (AI) and machine learning (ML) have the potential to transform many industries and society, but current methods have fundamental limitations that prevent this. The basic research tackled in this open academic program will overcome some of these limitations. The program will therefore have large impact in the UK and globally, through and beyond project partner.

Business benefits.

This partnership will bring global impact to Microsoft. The benefits from unlocking machine learning will be quickly applied and scaled through Microsoft's UK and global customers, partners and billions of users, including through productivity tools (Visual Studio for developers, Microsoft Office and Windows), enterprise services (data, customer relationship management, human resources), hyper-scale cloud computing, hardware, and societal impact (accessibility, global sustainability, humanitarian action, philanthropy).

ML to support tomorrow's computer games: The methods developed in this proposal are particularly useful for enabling and improving AI infused tools via (i) faster personalisation, (ii) integration of more disparate data sources (e.g. jointly from spreadsheets and presentations), and (iii) reliable, robust and fully automated AI.

ML to support tomorrow's healthcare: The project will contribute (i) causal modelling methods that enable data driven decision making for healthcare provider policy, (ii) imaging techniques that can adapt to small numbers of data points, (iii) uncertainty aware, robust methods for medical decision making.

Democratising ML: The methods developed in this proposal will provide: (i) superior autoML systems, (ii) federated machine learning method for distributed ML which could also help support new AI hardware being developed by MS, and (iii) meta-learning methods that are deployable on low-power devices.

UK economic.

Almost every UK organisation uses Microsoft technologies. The fundamental tools developed in the proposal will impact a wide variety of downstream application areas used by consumers, enterprises, SMEs, and public sector organisations. Organisations that are investing in establishing the right approach to AI technology now - specifically, by developing underlying values, ethics, and processes - are shown to be outperforming those that are not by 9%. This research program is necessary to provide the fundamental foundations to ensure that AI and ML technology can be deployed ethically, safely, and at scale in products and services. MSR and the Machine Learning Group have a track record in impactful open source software e.g. Infer.net & GPFlow. The project will train people directly involved in the work. The project's RAs/PhDs/PIs will contribute to University training (undergraduate and graduate ML programmes) and at MSR (e.g. the AI residency and internship programmes). Joint workshops and events will be open to communicate the work and foster the AI community, building on the existing MSR-CUED events.

Societal.

The technological advances in secure, private, interpretable and robust AI will have direct impact on society as these are required to protect important principles and values in our society. ML is currently concentrating power in a privileged few, but this will be mitigated by the automation work package that will improve access to machine learning. This program provides an ambitious joint research initiative to focus on key technical blockers and test them in domains of pertinent application, with the opportunity to accelerate research into industrial deployment via Microsoft, and other organisations through open research.

Moreover, there is an urgent need for postgraduates with training in AI/ML. This research programme will train at least 3 PhDs, 1 RA and 2 SRAs and they will help train undergraduates and postgraduates in machine learning and artificial intelligence.